ConSenT: Connected Sensing Techniques: Cooperative Radar Networks Using Joint Radar and Communication Waveforms

Currently, information and communication technology (ICT) accounts for 4% of global greenhouse gas (GHG) emissions. Although EU's decarbonization plan
requires 40% reduction of GHG emissions by 2030, those evoked by ICT are predicted to increase due to the growing number of mobile devices and wireless
network facilities. In this context, Integrated sensing and communication (ISAC) technology has been gaining attention as a potential solution, enabling the
reuse of wireless hardware for both sensing and communication functionalities. While recent progresses of ISAC open up new opportunities for wireless
systems, co-existence and cooperation of multiple ISAC systems to realize extended wireless networks with reduced power consumption have not been
explored to date. Therefore, research project aims to design and develop connected sensing techniques (ConSenT), which provide unique opportunities for
upcoming ISAC networks. Enhanced sensing capabilities achieved by cooperatively integrating adjacent and/or distributed networks contribute to build powerefficient
ISAC networks. We set two objectives to deliver ConSenT in different connected sensing scenarios. Non-coherent connected sensing approach allows
multiple ISAC nodes cooperating by exploiting multi-static reflections. Joint transceiver design of ISAC is explored to establish the foundation of networked
ISACs. Also, coherent cooperation of the synchronized ISAC nodes is investigated to achieve the optimal communication and sensing metrics of the multiple
ISAC nodes. ConSenT approaches focus on developing energy-efficient networks by exploiting interdisciplinary methodologies, including communication and
radar signal processing, transmit/receive beamforming optimization, modeling of stochastic geometry, and machine learning. The research project will result